Development of advanced measurement methods for high performance emerging photovoltaics

Development of advanced measurement methods for high performance emerging photovoltaics Emerging photovoltaic
devices (organic, perovskites) have demonstrated significant potential in recent years due to the high efficiencies achieved
and their scalability potential. Their specific features allow new manufacturing approaches but also new applications
(aircrafts, space, IoT devices, flexible, etc). However, optimisation for specific applications can be a challenge. A combination of innovative measurement techniques based on spatial, optical and electrical characterisation, along with advanced data analysis methods could provide a step change in how to study these systems, helping to optimise manufacturing processes and resolve commercialisation challenges, along with the development of new standards and measurement guidelines.